The Relationship between Inherent Cases and Predicates

The distinction between inherent cases, those whose case assignment is dependent on lexical items, and structural cases, those whose assignment is dependent on syntactic configuration, is well established within the literature. Currently, there exists only one case theory that attempts to account for both case types, with the theory positing that inherent cases are assigned via a syntactic process whilst structural cases are assigned via a morphological process. Given that LLMs have been shown to represent grammatical features, I have undertaken a linguistic probing experiment that investigates if mBert has distinctly represented inherent and structural cases and, if so, what information is pertinent to this representation. The preliminary results suggest that predicate distribution helps distinctly represent the inherent dative from the structural accusative, which I argue should inform how case theory represents these case types.